Iron catalysed, site-selective fluorination and deuteration: cutting edge analysis for state-of-the-art synthesis

Chiral hydrofluorinated molecules are important active pharmaceutical ingredients, crucial for 19F radiolabelling and application in medical imaging such as Positron Emission Tomography (PET). Achieving hydrofluorination and installing charity on unactivated alkenes remains a challenge to chemists.

Aim
To achieve enantioselective hydrofluorination of unactivated alkenes

OBJECTIVES
Develop a regioselective hydrofluorination of unactivated alkenes
Regioselective preparation of value-added fluorinated molecules
Develop chiral-by-virtue of deuterium-substituted compounds
Mass spectrometry method development to characterise, monitor and quantify the reactions

Potential application of research
Application in the synthesis of drug motif
Application in medical imaging
Application in radiolabelling with Fluorine-19

Benefit of research
Expanding the scope available to chemists to access regioselective and enantioselective fluorination and deuteration
Developing analytical methods with mass spectrometry to monitor and quantify enantioselective reactions

Relevance to goals of the funders
This project aligns with the priorities of EPSRC of developing human capital in the physical sciences in the UK to benefit society and, mankind through scientific innovation.
This project aligns with the business priorities of GSK of continuous innovation in drug design and delivery.

Role of the second supervisor (Dr Kathryn Proctor)
Dr Kathryn Proctor is an expert mass spectrometrist at MC2. She will oversee and supervise the analysis of the racemate and regioselective fluorinated compounds using mass spectrometry. A wide range of activities not limited to method development, one-on-one training on instrumentation, data analysis, and reaction condition screening are some of the technical contributions she will make to this project as a co-supervisor.